Investigation of improvements to ultrasound strain imaging and elastography with the coherent use of multiple transducers.

Ultrasound elastography is a method of measuring tissue elasticity, i.e. how a tissue responds to an applied force. Tissue elasticity is a useful tool for a variety of scenarios, including assessing liver fibrosis, diagnosing sports injuries, and detecting and characterising tumors. There are several limitations with this technique, including (1) ultrasound has lower SNR and (lateral) resolution compared to other imaging modalities which can make tracking difficult, and (2) even in simple tissues the elasticity is anisotropic, but tracking with ultrasound is difficult in non-axial directions.
A promising approach for dealing with these limitations is the coherent use of multiple transducers, where the information of two (or more) transducers with a shared field of view is combined coherently. This process extends the effective aperture of the system, which improves the SNR and lateral resolution. Also, the two transducers view the region of interest from different angles, which could help with the anisotropy of the tissues.
This project aims to develop novel methods of performing these elasticity measurements by using the benefits of a coherent multi transducer setup, and then quantify these improvements over current methods.